Development of a courier robotic platform for healthcare environments

COVID-19 has had an affect on all our lives, but nowhere has been quite as affected as all of our healthcare settings. A great debt is owed to our healthcare providers and Ice Nine Ltd would like to say thank you!

We would also like to aid our healthcare providers and offer solutions that reduce the burden of administrative tasks, such as transport of samples to the lab for testing and transport of critical medication from emergency stocks to the patient. These are all 10-15 minute round-trips that could be avoided and spent communicating with and treating patients.

Autonomous robotic platforms are capable of a variety of repetitive and simple tasks and we believe are particularly appropriate for deployment in healthcare settings. The addition of a variety of obstacle avoidance and safety sensors, as well as a hermetically sealed, temperature controlled and secured container/chamber will enable the transportation of samples from patient to lab. This same device can also be used or adapted to transport critical medications from emergency stocks to doctors, nurses and patients. Or, out of hours food boxes can be delivered to patients admitted after the rounds have been completed to order food for that day.

There is a huge opportunity to offer solutions that aid our healthcare providers and we are excited to be developing part of these solutions.